Transforming Speech and Language Therapy (SLT) pathways for children through a novel digital therapeutic platform: product development for 'Waiting Well' and feasibility studies on self-managed diagnostics

**Public Description**

Speech, Language, and Communication Needs SLCN affect approximately 10% of children (around 1.9M in the UK). Early intervention is crucial. Children with SLCN are significantly more likely to struggle academically and face unemployment in adulthood. However, NHS Speech and Language Therapy (SLT) services face significant challenges: nearly 75,000 children on waiting lists and average waits exceeding 45 weeks---well beyond the NHS's 18-week target. The COVID-19 pandemic has further exacerbated developmental delays and widened health inequalities.

We aim to revolutionise the approach to SLCN through SuperPenguin, a digital therapeutic platform. Building on our existing solution that supports children who stammer---adopted by 25 NHS Trusts---we plan to expand SuperPenguin to support a broad range of SLCN, including comorbidities.

The project will expand SuperPenguin in two areas:

1. "Waiting Well" SLCN Support Expansion: Providing immediate, evidence-based support to families on waiting lists, enhancing caregiver confidence and engagement. By extending SuperPenguin to most SLCN, we aim to long waiting times and improve early intervention outcomes.
2. Self-Managed Early Diagnostics and Intervention: Developing novel tools using advanced speech detection algorithms to enable caregivers to self-manage diagnosis, triage, and intervention, thereby reducing administrative burdens on SLT services and allowing clinicians to focus on complex cases.

Our innovation lies in creating the first "all-inclusive" digital therapeutic, integrating support for multiple SLCN within a single, scalable platform. We utilise advanced AI algorithms for personalisation, ensuring interventions are tailored to individual needs, enhancing engagement and effectiveness.

By fitting into existing NHS care models, SuperPenguin encourages adoption by clinicians and facilitates the transformation of standard care pathways without disrupting current practices. Our approach mitigates concerns about AI replacing workers, fostering trust and collaboration with healthcare professionals.

The project has significant impacts:

* Economic: Potential NHS savings of up to £2M annually per contract by reducing SLT sessions and follow-ups, aligning with NHS priorities to reduce waiting times and improve service efficiency.
* Social: Improves access to care, addressing health inequalities and enhancing outcomes for children, increasing employability, and reducing mental health issues.
* Environmental: Reduces travel-related emissions by enabling remote support, contributing to NHS net-zero targets.
* Cultural/Political: Supports government initiatives to modernise the NHS, promoting digital innovation in healthcare. Aligns with policies to enable more children to receive support without requiring specialist provisions.

Our vision is to create a future where every child with SLCN has timely access to personalised support, empowering them to reach their full potential and contribute positively to society.